Innovation UK £5000

The Company seeks Innovation assistance with the prototype design, manufacture and refinement of flat pack galvanised steel construction brick. The brick will have the full functionality of a standard construction medium with the enhanced properties of being lightweight, requiring no further tools or materials whilst being capable of use in a range of diverse applications. Innovation assistance allow the Company to seek industry and commercially specific advice on both design and sales and marketing. As a product of mass manufacture global sales are a significant focus for the Company. Innovate UK assistance will allow the Company to access a breadth of directly applicable advice and leverage assistance in a number of crucial areas.